Cranfield University and M L Operations Limited

To develop and to significantly improve the direct machine casting of lead sheet with the improved efficiency of production measurable by an increase in material yield and a reduction in energy input.